A target-recoil tracking device based on Monolithic Active Pixel sensor technology

This project involves work on experiments probing the properties of exotic nuclei at and beyond the neutron drip line by employing state-of-the-art particle spectroscopic tools and techniques employing the R3B setup at the FAIR facility in Germany. This is an exciting time to join experiments at the new FAIR facility, which is planned to start operation within the time-frame of this PhD project and deliver the world's most intense high-energy radioactive-ion beams. In this project, you will work on the assembly and characterization of a high-precision proton-tracking device based on Monolithic Active Pixel sensor technology for proton-induced quasi-elastic scattering reactions. This is an essential instrument for the future R3B setup, and a dynamic, international team has already started the exciting preparations for the device that will open up the way to probe the most exotic nuclear systems. The project involves detector development, sophisticated analysis methods, computer simulations as well as data analysis of novel experiments at the frontiers of nuclear science.